Additive Manufacturing of Novel Metal Microwave Components for Space Applications

This is an interdisciplinary PhD research project supported by EPSRC iCase Studentship with Renishaw Plc. Additive manufacturing (AM) is revolutionizing how RF/microwave components are designed and manufactured. This all presents a great opportunity and potentially large market of using and commercializing metal 3D printing technology in this field. This industrially collaborative iCASE PhD will provide students with the opportunity to interact with researchers and developers from both academic and industry sectors. It is expected that the candidate will work on industry inspired problems and challenges. The project will involve electromagnetic simulation and design of metal 3D RF/microwave components, prototype hardware manufacturing and experimental demonstration.